The development of a sensitive western blot assay to detect PrPsc in the blood of scrapie-infected sheep.

Technical abstract
Scrapie is a transmissible neurodegenerative disorder that affects sheep and goats. One characteristic of the disease is the accumulation of PrPSc (the abnormal isomer of the host protein PrPc) in the CNS and other tissues which is often used as a marker for infectivity. TSE agents can be transmitted via transfusion of BSE and scrapie infected blood but as yet it is not known which blood components carry infectivity and/or PrPSc. In this study we aim to define the distribution and level of the disease-associated form of the prion protein in blood components from scrapie infected sheep, and compare this with the distribution of normal cellular PrP. A panel of novel monoclonal antibodies will be used in addition to methods the selectively concentrate PrPSc to enhance the sensitivity of current assays for detection of PrPsc such as Western blotting and DELFIA for application to blood. If the blood fractions that carry infectivity and/or PrPSc can be indentified, safer methods of blood transfusion in humans could be developed, and a target for therapeutic intervention may emerge Our understanding of TSE transmission and pathogeneses will also be improved.